Ergonomic fix and alignment system

CoolKatzCraft Ltd is a UK micro company with a core project team of Maggie Moore, project and commercial lead, and Kay Molyneux, technical lead. CKC proposes to develop a tool that will assist crafting enthusiasts who are experiencing a decline in dexterity or reduced visual acuity to continue their hobby. The device will be suitable for single-handed use and allow easy and accurate placement with a locking system to hold flat materials in place. The CKC product will utilise eco-friendly materials, be durable and last at least one crafting lifetime.